Macroeconomics

My proposed research addresses gaps in our understanding of central bank policy instruments and inflationary dynamics. Since central banks maintain price stability, often while meeting other priorities like promoting maximum employment or maintaining financial stability, monetary policy is relevant to everyone. Recent decades have witnessed a series of unprecedented economic shocks, from the Global Financial Crisis to the Covid-19 pandemic. Consequently, central banks
have adapted their policy frameworks, including by employing novel policy instruments, such as introducing quantitative easing (QE) alongside interest rate setting and expanding modelling capabilities. However, ongoing debates in the literature and among policymakers surrounding how to best use these models and instruments during uncertain economic times suggest a need for further research. Furthermore, pressing challenges - from the climate crisis to rising inequality- necessitate a re-assessment of how best to utilise monetary policy.